BodySense: Sensing, Fashion and Fabrics for maternity and sport

Our project will transform the fashion and technology industries by bringing sensing technology and high-tech fabrics to the masses. In the BodySense project, we will launch two new lines:

1) Our sustainable athleisure **Body Aware** brand is tailored to tech-savvy wellbeing-targeted individuals aged 20-45, who are data-hungry and value comfort and style. Our product line, including yoga pants, leggings, and tops, will feature reinforced lining and pockets for strategically placed body contact sensors (such as temperature, pressure, sweating, and motion). This will offer customers a better understanding of their physical performance. We will use advanced tear, strain and stain-resistant microfibre routinely used in high-performance sports, bringing it to the mass market.

2) Our **Iconic Mama** line is specifically designed for professional breastfeeding mothers, with discreet zips for feeding access, belly wrapping reinforcement, and pockets to insert sensors at strategic spots for enhanced body awareness. Additionally, we will have specific lines for curvy women who struggle with traditional cuts. Our goal is to empower and support self-conscious and tech-aware individuals, regardless of their body type.

We are dedicated to combining African-inspired fashion, technology, and sustainability to create innovative products that meet the diverse needs of our target market.